An Epidemiological Data Capture and Reporting Platform to Support Local Antibody Testing for COVID-19

AIKLU develops and deploys digital solutions for Healthcare. Our team's extensive experience in Front-line Medical Practice in addition to Clinical Trial Management and Diagnostics has identified a specific need to develop end-to-end Digital Workflows that can capture, analyse, and present, Antibody test results from remote locations.

Our proposed solution will be a key element in local and national roll-out of antibody testing programmes (UK and Overseas) and will enable a data-driven way to support certification of individuals to return to work safely while helping to identify those who remain at risk of contracting COVID-19\.

In addition to supporting a robust method to support bringing the economy back safely, longer-term, our tools will support epidemiological studies and may also be used as part of an early warning system to monitor potential outbreaks of COVID-19 and **other infectious diseases**.